Modelling therapeutic trajectory of noninvasive deep brain stimulation intervention for Alzheimer's disease

Alzheimer's disease is the primary ageing brain disorder without a cure. We are developing a revolutionizing non-invasive deep brain stimulation intervention to mitigate the aberrant neural activity underpinning the disease. This PhD will use neural ordinary differential equations (Neural ODEs) and dynamical manifold learning methods (MARBLE) to develop a machine learning (ML) architecture that temporally integrates sporadic cognitive and neuroimaging data to model and predict patient therapeutic trajectories.